Affine-invariant Fourier Restriction for general varieties

Affine-invariant harmonic analysis has emerged as a powerful perspective, unify-
ing and making more robost many previous results which depended on curvature
degeneracy of the underlying variety.

Recemtly the classical Stein-Tomas argument establishing L 2 fourier restriction
estimates have been modified to give sharp estimates for a class of varieties with any
prescribed dimension, from curves to hypersurfaces. In this project, it is proposed
that an L 2 affine-invariant fourier restriction theory be developed for this class of
varieties